Thermoelectric properties of organic semiconductors.

The project is going to investigate the physics of the Seebeck coefficient, the electrical and thermal conductivity in high mobility conjugated polymers that are doped by solid-state diffusion. It is primarily an experimental project that aims to relate these transport coefficients to the electronic density of states and the structural dynamics, but the project will also involve elements of theoretical modeling.